Exploring PARP biology and therapy response via metabolic flux analysis and a novel chemical proteomics workflow

Poly-ADP-ribose polymerases (PARPs) are NAD-dependent enzymes catalysing the formation
of ADP-ribose modifications on proteins and are critical for DNA damage response, chromatin
remodelling and with emerging roles in RNA splicing (Matveeva et al., 2016). Across the 17
PARPs currently identified we lack a detailed understanding of the subset of the proteome
preferentially modified by each enzyme partly due to the analytical challenge of defining the global
PARylome. PARP (I/II/III) inhibitors are synthetically lethal in HR-deficient cancer and are becoming
an important maintenance therapy in ovarian cancer. The efficacy of PARP inhibitors is closely linked
to the extent to which PARP is 'trapped' on damaged DNA (Murai et al., 2012). The NAD cofactor is
essential for PARP activity and removal of trapped PARP by autoPARylation; however the impact
of metabolic reprogramming in cancer cells and NAD availability on the PARylome or PARP
inhibitor response has not been systematically explored

We (Keun) have observed that KRAS mutant ovarian cancer cells are selectively sensitive to NAD
depletion via chemical inhibition (FK866) of the NAD salvage enzyme NAMPT (Figure 1). This is
consistent with KRAS-driven metabolic reprogramming leading to a classic Warburg state with a high
requirement for both NAD+ in the cytosol to maintain a high glycolytic rate and NADPH for
biosynthesis and antioxidant protection. We hypothesise that extra demands on NAD supply in
KRAS mutant ovarian cancer cells alter the global PARylome, and subsequently the downstream
function of PARylated proteins.

4

Using a novel quantitative chemical proteomics workflow involving metabolic incorporation of multiple
clickable NAD+ precursors combined with TMT isobaric tagging developed in the DiMaggio lab (in
review, Nature Chemical Biology), we unexpectedly observed that RNA splicing factors showed the
greatest reduction in PARylation with PARP inhibition in breast cancer cells (Figure 2). Therefore we
also hypothesise that NAD metabolism may have a previously uncharacterised role in
regulating function of the spliceosome via PARP activity. This hypothesis is supported by a
recent CRISPR screen that revealed ribonucleases are novel synthetically lethal determinants of
PARP inhibitor response (Zimmermann et al., 2018). In this study a total of 73 high-confidence genes
were identified across three cell lines that when mutated resulted in increased sensitivity to PARP
inhibitors. A number of RNA splicing factors, such as DDX46 and SRSF11, were among these genes
but not investigated further. Notably, DDX46 and SRSF11 were also identified by our chemical
proteomics workflow as one of the most de-PARylated proteins after treatment with PARP inhibitors
in MDA-MB-231 cells .

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.